University College London and BSI Assurance UK Limited KTP 23_24 R1

To develop and commercialise a product and process assurance scheme for sustainable/low carbon additive manufacturing in construction. This will widen uptake of additive manufacturing, currently held back as no assurance schemes exist globally.